Entanglement control via reservoir engineering in ultracold gases

The spectacular progress in the ability to coherently control quantum systems at the level of single atoms holds the promise of a new technological revolution based on the exploitation of quantum correlations. While some quantum technologies, such as quantum cryptography, have already reached the market, others are still at the level of prototypes. This is the case of quantum computers and quantum simulators, which promise to solve computational tasks impossible to solve with classical computers like those currently used.

We live in an information age, our society is completely shaped by computers and the internet, and relies on faster and faster information processing. The advent of the new quantum information era will undoubtably make a paradigm shift in all current technologies and, hence, in all aspects of our society and culture.

Most quantum technologies rely on the use of entanglement. However, this peculiar quantum correlation shared by composite quantum systems is very sensitive to noise induced by the environment surrounding the systems. The effect of the environment is to induce a loss of information about the quantum system, therefore destroying entanglement. Hence, for quantum technologies to reach the market, it is crucial to study the harmful effects of the environment on quantum devices and to find ways to protect them from noise.

The present project focuses on a technique to control the dynamics of a quantum device by manipulating its environment. More in detail, we consider a quantum register made of atoms trapped in an array of double-well potentials (superlattice). A quantum register is one of the main components of a quantum computer, therefore the atoms in the register need to preserve entanglement for long time. In the model we study the register is immersed in an ultracold gas. Collisions between the atoms of the register and the atoms of the ultracold gas cause loss of entanglement and limit the functionality of the quantum device. The main goal of our research is to study how, changing the properties of the ultracold gas, we can prolong the entanglement in the register.

Previous studies on this system suggest that, by increasing the interaction between the atoms of the ultracold gas, the quantum information stored in the register and lost due to environmental noise can be partially regained due to strong correlations established between the system and the environment.

Our aim is to find the optimal conditions to prolong the life of the quantum register by modifying the interaction strength of the atoms of the environment. Finding these conditions will constitute a tremendous advancement in the realization of real-scale quantum technologies. Systems like the one we consider, indeed, have been proven to be ideal quantum simulators of strongly correlated condensed matter systems, and quantum simulators in turn might be the answer to understanding longstanding open questions such as the behaviour of high-temperature superconductivity.

Potential impact
The present research project deals with fundamental research in the field of quantum information processing and quantum technologies. The main aim of the project is to investigate a physical system which, in view of the properties envisaged, might be a successful candidate for the implementation of different types of quantum devices such as large-scale quantum simulators, high precision interferometers, quantum processors for quantum computers, and motion sensors, just to mention a few.

The necessary steps leading to economical and societal impact are: 1) Experimental verification of the theoretical predictions here investigated, 2) Design of prototypes of entanglement-based quantum devices, using impurities in BECs, to be tested in laboratory, 3) Patenting and creation of spinoff companies for the commercialization of the quantum devices. All the steps 1)-3) will be subsequent to the present project (which will last 14 months). Therefore, the pathways to impact in our case will be mostly aimed at reaching step 1) and brainstorming on step 2).

The potential beneficiaries of our research can be grouped into three categories. The primary beneficiaries will be within the academic community, since the implementation of experiments verifying our theories and the realization of prototypes of quantum simulators are prerequisites for the commercial exploitation and will most probably take place in research laboratories.

Longer term beneficiaries of our research are engineers, computer scientists and entrepreneurs who, after the successful implementation of steps 1) and 2) will play an essential role for the realization of step 3). Other longer term beneficiaries will be companies researching on quantum technologies, such as DWave Systems, Toshiba, IBM, Microsoft, Nokia, and, for quantum communication, MagicQ and ID Quantique.

The third class of beneficiaries are the UK and European citizens at large, since the quantum technologies hold the promise to revolutionize our society in an unprecedented way, providing us with enormous computational power and pushing to new boundaries all precision measurement devices.

This project contains plans for
- engaging with academic audiences in order to accomplish, in the near future, step 1)
- engaging with wider audiences in order to pave the way to step 2)
- engaging with the general public via public outreach activities aimed at disseminating key ideas on quantum physics, e.g. entanglement, which will play an important role in future technologies. We believe, indeed, that it is crucial to increase public awareness and understanding of science with specific reference to fields, such as quantum physics and quantum information, which are at present prerogative of a relatively small scientific community.